Exploiting data for drug reprofiling

The project aims to create a platform through which the partners are able to offer products and services to customers in the area of drug re-profiling or re-purposing. Re-profiling generally consists of looking for a new therapeutic application for an existing drug molecule, or stated another way, searching databases of known drug molecules to find compounds which have high similarity to a query structure of interest. Cresset and Biolauncher bring together skills in computational chemistry, large-scale textual informatics and semantic data integration to create a system which enables the provision of applications and services in such re-profiling exercises to life sciences customers.